Digitally manufactured furniture from urban waste

12.5 million tonnes of paper and cardboard are used annually in the UK, from which 7 million tonnes end up in landfill (Bywaters, 2020). We want to tackle these problems by making sustainable furniture from locally collected cardboard waste. Our project combines the collection of waste contaminated cardboard with an innovative machine that automatizes the recycling process and a robot specifically designed to 3D-print products. In this model, contaminated cardboard is collected from a local businesses in a 20 miles radius from our facilities in London, where it is shredded, sterilized and 3d printed into a wide range of products.